Tangentix Development of Prototype - Cloud Gaming Platform

Tangentix is developing a graphics technology platform which harnesses the standard cloud
computing infrastructure to enable a true on-demand video gaming experience for the end-user
to instantly play console/PC quality games.